RELIABLE: Wear Resistant Lightweight Aluminium Brakes for Vehicles

"Cast iron brake discs are the predominant brake solution used in passenger cars. These brakes are detrimental to fuel consumption due to their onerous weight. They are also a significant human health hazard because of the metal particulates that are emitted as they wear. These brakes are predominantly used in passenger cars and are the second largest contributor of particulate emissions from a vehicle, a significant contributor to air pollution.

Keronite International Ltd and Alcon Components have developed a wear-resistant lightweight brake disc for use in passenger vehicles to overcome the aforementioned problems. We have proven the concept with successful trials and testing carried out with a leading UK University and an expert vehicle systems test house. To take our solution to the next level, we have formed a development collaboration with Alcon Components, who will provide the expert knowledge and skills in the development and manufacture of advanced braking system. Together we will develop an early stage prototyped for an innovative lightweight low wear brake disc for full dynamometer testing and initial in-vehicle trials.

By overcoming the limitations of existing coatings and state-of-the-art solutions, our technology will address an urgent unmet market need. In turn, we expect to generate significant exports for the UK economy and in the process create numerous UK based high-skilled jobs."